From CO2 To Food: Development of Microbial Biomass as a Novel Food Source

"Project title: From CO2 To Food: Development of Microbial Biomass as a Novel Food Source
The human population is expected to increase by 15% by 2050, with global demand of proteins increasing by 73% in the same period. Globally, climate change is influencing land availability for farming purposes, further increasing the challenge. The problem is particularly pronounced in Zambia and countries with similar climatic and economic conditions, where local farmers are struggling with agricultural practices due to environmental constraints such as soil quality and water shortages and will consequently face a food crisis due to low local food production. To address this, the cultivation of microbe-based food such as CO2- metabolising species as a food source is very attractive. Such a food production system requires less water and land, generating net-zero or carbon-negative emissions. It should be developed with considerable urgency.
The project is built based on a BSc project in collaboration with the industrial partner, where a list of potential microbes was identified as novel food sources. The proposed PhD project would investigate the scale-up potential to produce edible microbes via the fermentation of CO2 and CO2-sourced materials. It would draw upon knowledge and expertise in brewing and distilling, engineering, food processing and renewable energy from HWU and the industrial partner. It is anticipated that it would analyse and identify challenges and opportunities for scaling up, potentially paving the way to commercial application initially in sub-Saharan Africa and Scotland and ultimately globally.
The proposed work packages include WP1) Assessment of CO2 resources as potential feedstocks with a focus on those emitted from the brewing and distilling industry. ICBD Pilot Brewery would be used as a model to understand industrial CO2 resources including mass flow rate, collection, storage and feeding regime to the system. Of particular interests are the 100% CO2 from brewing/distilling fermentation, and approx. 10% CO2 from flue gas where pretreatment steps would be required. WP2) Establishment of foundation science including microbial growth kinetics, media recipe, growing methods and nutritional assessment; further shortlist candidates for scale-up study; WP3) Scale-up study with the selected microbe strains, media recipe and CO2 feedstock produced from ICBD Pilot Brewery; WP4) Design of a manufacturing facility, taking into account of local resources; WP5) Techno-economic analysis to understand input cost and return of the microbial food."